The development of an intervention for cost effective and beneficial lung cancer follow up.

The aim of this study is to improve the quality of life for patients with lung cancer. After initial treatment for cancer, patients are traditionally followed-up by specialist doctors in a hospital setting. This focuses on detecting recurrence of disease and monitoring symptoms so further treatment or palliative and supportive care may be introduced. It is reported that these services are stretched and do not always benefit patients, in particular patients‘ emotional needs may not be attended to in this setting. Although lung cancer is the UK‘s most common cause of cancer death, there is little research that investigates alterative, more beneficial methods of follow-up. Research examining follow-up for other types of cancer has shown specialist nurses, in routine follow up, to be as effective in cost and outcome as doctors and patients have been satisfied with the service. It is important to develop a new service for lung cancer patients to ensure that the particular needs of this group of patients are met. This study aims to develop a new nurse led service for the routine follow-up of patients. This new service will be evaluated, in an explororary trial, to determine its effictiveness, responsiveness to patients‘ needs and benefits to quality of life.

Technical abstract
Background
Lung cancer is the leading cause of cancer death in the UK. Primary treatment has curative intent only in about 10% of cases. There is currently little evidence that suggests what type of follow-up is most beneficial to patients, or cost effective, after initial treatment. Follow-up is important so appropriate second line treatment or supportive or palliative care can be introduced. Innovative methods of follow-up have been developed in other types of cancer, these have been successful at delivering similar outcomes and patient satisfaction as traditional hospital based follow-up.

Aims
This study has two aims
to develop a new intervention for the follow-up of lung cancer patients
to test this intervention for feasibility
It will investigate if a nurse led intervention for follow-up can be as beneficial and cost effective as current provision for patients with lung cancer. It is likely that study outcomes will focus on quality of life and symptom control.

Methods
A systematic review of nurse led interventions for cancer patients will be undertaken to clarify what interventions have already been developed and evaluated. A review of current practice to determine the aim and method of standard follow-up will be conducted at the study sites. The MRC framework for the development and evaluation of randomised controlled trials for complex interventions to improve health will be used to guide the study and develop a robust intervention. The training component of the fellowship will be central to the development of this study. The outcome measures of this study will focus on quality of life, symptom control and patient satisfaction but will include survival and economic evaluation as secondary measures.

Medical and scientific opportunities
This study will provide a unique opportunity to investigate an under researched disease group. Current evidence from nurse led interventions with other cancers are likely to be limited for this disease group, as treatment is only likely to be curative in a small number of patients. This study, although challenging, will provide the opportunity to examine how symptom control, quality of life and patient satisfaction may be improved by using the expertise of specialist nurses. The proposed research will strengthen links between the School of Nursing, Midwifery and Social Work, the Medical School and clinical colleagues in cancer centres. This research will add another dimension to thematic research in cancer follow-up at the School.